ChromaCell Project: Advanced Bio-Coating for Sustainable Packaging

Radiant Matter's platform material technology is bio-inspired by nature's ingenuity, such as the brilliant colours found in peacock feathers, beetle wings, and butterflies. These magnificent colours are produced by the material's inherent nano-architecture, which interacts with light to create the most vibrant, glittering, metallic-like colours on earth, known as structural colour. Using sustainable, bio-sourced materials, our platform mimics nature's colour phenomenon, creating material solutions with tailored end-of-life circularity, whether biodegradable or recyclable.

Radiant and sparkling colour is an essential ingredient in countless industry products, including packaging, cosmetics, textiles, coatings, paints and automotive applications. Humans are innately attracted to sparkle, much like the allure of glistening water, as demonstrated by research from Ghent University. As industries seek to align with the UN Sustainable Development Goals and emerging plastic policies, the demand for sustainable, biodegradable options that offer consumers vibrant colours continues to grow.

Our project utilises this bio-inspired structural colour technology to develop commercially viable, eco-friendly colour-effect materials. We aim to replace traditional petrol-based colourant materials with our innovative, plant-derived alternatives to reduce environmental impact and deliver enhanced colour effects across traditional industries. Our expert team is dedicated to refining the production process, ensuring scalability, and maintaining high-quality standards.

Our initiative addresses environmental concerns and meets the market's need for sustainable colour solutions. Our project includes extensive research and development to enhance the performance and versatility of our materials, ensuring they meet the industry's specific requirements and volumes (kilos to tonnes). We are building partnerships with key stakeholders(UK and abroad) to facilitate the adoption of our technology and drive industry-wide change towards more sustainable practices, positioning the UK as a leader in advanced materials.

Through developing our structural colour technology, our project aims to revolutionise how industries incorporate colour into their products. We are committed to creating a significant positive impact on the environment while providing industries with the tools they need to stay competitive and compliant with evolving regulations.